The University of Essex and Advent Insurance Management Limited KTP 21_22 R2

To develop insight, prediction and recommendation functionalities within the expert management platform, Gemini, using the latest techniques in Artificial Intelligence and machine learning.